Antibody Discovery Platform with Machine Learning

Antibodies are produced by the body's plasma cells and used by the immune system to combat pathogens that cause disease e.g. bacteria or viruses. An effective antibody should specifically target a component of the pathogen (known as an antigen) and bind to it, resulting in its neutralisation.

Antibody discovery is an expensive and time-consuming process. This limits the pharmaceutical industry's ability to bring new drugs to market swiftly and cost-effectively and therefore delays bringing new treatments to patients who badly need them.

Antiverse is building the world's first computational antibody discovery platform which combines state-of-the-art AI and machine learning techniques to predict which antibodies will bind to a given antigen target with high affinity. This approach could transform the drug discovery landscape and remove the need for lengthy experiments and reduce the number of research animals.

We have already established feasibility and have developed the machine learning algorithm and a large proprietary dataset to prove the generative model and establish the platform. We are now ready to trial this technology to identify functional antibodies for challenging targets such as cancer-related GPCRs.